High Volume Composite Manufacture for Fuel Pipe Technology (HVCMS)

UTC Aerospace Systems is a leader in the design and manufacture of advanced composite products is
delighted to have been included in this investment. The funding opportunity will enable the company to set up advanced production lines to produce high volume, low cost aerospace composite products;
specifically fuel pipes via the development and establishment of robust, automated and repeatable
processes.
The investment will enable UTC Aerospace Systems to retain its design and manufacturing facilities in the UK, securing jobs for the long term and establishing itself as a Composite Centre of Excellence
adding to the national capability in the UK.
The lessons learned and processes developed will be transferable to other areas of UTC Aerospace
Systems global market business; which includes aerospace transmission shafts, prop-shafts for high performance automotive OEMs and flywheels for clean energy generation businesses.
UTC Aerospace Systems designs, manufactures and services integrated systems and components for the aerospace and
defence industries. UTC Aerospace Systems supports a global customer base with significant worldwide manufacturing and
customer service facilities.
United Technologies Corp., based in Hartford, Connecticut, is a diversified company providing high technology products and
services to the building and aerospace industries.